A Comprehensive and Scalable Self-Care Service Covering Health, Wellbeing, Safety and Independence to Support People Throughout their Ageing Journey

Amba Health and Care Ltd (Amba) is a UK Elderly Independent Living SME. Amba is a uniquely comprehensive and configurable platform/app that integrates mainstream digital products to provide a service that is highly personalised and delivers predictive and actionable insights to support well-being, health and safety for older people.

**Amba is seeking funding to determine the best way to deliver and present information, alerts and insights to support and promote both self-care and carers** (both informal - family and friends, and professional carers).

The project will draw on user experience and feedback through **engagement with 300+ users from three different cohorts representing three different market segments.** The solution involves presenting insights and a complete picture of well-being in real time in a carer app/desktop. Amba aims to create an all-in-one platform that will provide carers with the information they need to deliver care more effectively and efficiently and promote self-care.